Protean Reformation

Over the last 18 years Protean Design has built a successful business using our self-developed and patented walling system that provides the highest walling specifications to the museum and exhibition sectors with unparalleled flexibility and a reduction in waste of around 90% compared to the conventional approach.
This project builds a sound evidence-base around our existing products and creates a robust technical framework for three new markets; clean rooms, cold rooms and flexible spaces. It will set our growth, diversification and R&D agenda for the next 5 years during which we expect to see our turnover doubled.